Electricity generation using geo-engines powered by HP fluids

An exploration into the potential to extract energy from high pressure gas reservoirs and using this energy to

drive electricity generators. The study will quantify the electricity generation potention of new geo-engines and

explore the materials required to work with acidic HPHT fluids